Evaluation of novel protein based disease ameliorating therapeutics

Autolus are working to leverage existing expertise in antibody binder technology. We have designed a series of molecules that have the potential to lower viral load in patients, which is expected to reduce disease severity and lower the likelihood of developing symptoms that result in hospitalisation. The goal of the project is to evaluate the technical feasibility and rapid development of disease-ameliorating biological drugs.